Structural Basis of Molecular Recognition in Haemostasis

Blood coagulation is a complex process under tight regulatory control. In response to blood vessel rupture, a cascade of events leads to the rapid and localised deposition of a blood clot which staunches the flow of blood from the wound. Bleeding results if the clotting response is insufficiently rapid and robust, however, if coagulation is not limited, the clot will over-grow resulting in thrombosis. This ‘haemostatic balance‘ is critical for human health, and understanding the regulatory mechanisms is crucial for the diagnosis, prevention and treatment of thrombosis, the leading cause of morbidity and mortality in the industrialised world. The goal of this study is to understand the factors which tip blood clotting from its precarious balance to cause diseases such as haemophilia, deep vein thrombosis, pulmonary embolism, heart attack, and stroke. This will be achieved by obtaining molecular pictures of the multi-protein complexes which are formed at critical stages of blood coagulation, primarily by using the technique of X-ray crystallography. Such detailed pictures will help determine why certain people are more susceptible to coagulation disorders, and will underpin the development of novel therapies to prevent and treat thrombosis.

Technical abstract
Haemostasis is a complex process under tight regulatory control. In response to blood vessel rupture, a cascade of events leads to the rapid and localised deposition of a fibrin plug (clot) which staunches the loss of blood. Haemorrhage results if this response is insufficiently robust, however, thrombosis occurs if it is not attenuated. The balance between the procoagulant and anticoagulant forces is therefore critical for human health, and understanding the regulatory mechanisms is crucial for the diagnosis, prevention and treatment of thrombosis, the leading cause of morbidity and mortality in the industrialised world. To understand the regulation of haemostasis, how dysregulation causes disease, and to develop strategies for specific therapeutic interventions, it is necessary to determine the structural basis of the macromolecular interactions which govern the haemostatic balance. This will significantly be achieved through successful completion of the aims outlined in this proposal. In aims 1 and 2 we determine how the two major inhibitors of the coagulation proteases, antithrombin and heparin cofactor II, are stimulated by the drug heparin to prevent thrombosis. The mechanisms of stimulation of protein C inhibitor by heparin, thrombomodulin and phospholipids are the focus of aim 3. Protein C inhibitor is a circulating serpin, like antithrombin and heparin cofactor II, but it functions as a procoagulant by inhibiting the proteases of the anticoagulant protein C system. Thus, aims 1-3 focus on how the haemostatic serpins are regulated by cofactors. The final protease generated during the blood coagulation cascade, thrombin, is the subject of aim 4. Thrombin is the only protease capable of cleaving fibrinogen and is the most potent stimulator of platelets, but it also serves a critical anticoagulant role by activating protein C. Understanding how thrombin substrate selectivity is conferred is central to understanding the haemostatic balance. This will be achieved through a two-pronged approach of crystallography and NMR studies. The final aim, aim 5, is to determine the crystallographic structure of the enzyme complex which forms thrombin from its zymogen. The ‘prothrombinase‘ complex (factor Va, factor Xa and phospholipids) generates thrombin 300,000-times more rapidly than factor Xa alone. How this complex is formed and how it specifically recognises prothrombin are critical determinants of the haemostatic response. All aims utilise X-ray crystallography as the principal method, but solution techniques, such as spectroscopy, enzyme kinetics and NMR, will also be used.